The University of Sheffield and Tremco CPG UK Limited KTP 21_22 R3

To develop geopolymer technology to allow for the development of a wider range of construction products with aesthetically pleasing surfaces.